Solar Battery Hub: Empowering Net Zero Urban Communities

**Challenge:** 45% of Nigerians have no access to electricity, while even areas with access face dismal levels of reliability. Frequent blackouts stifle industry, disproportionately impact poorer groups and women business owners and harm the economy. The use of fossil-fuel-powered generators to bridge the deficit in supply is costly and detrimental to air quality and CO2 emissions. Recent volatility in fuel prices further complicates planning and budgeting for energy needs.

CEE has partnered with PAM Africa in Nigeria to develop and trial a **Solar Battery Hub (SBH)** technology that will provide solar-charged battery-swapping for Urban communities in Nigeria.

The SBH project will support clean energy development and provide improved energy access for households, businesses, and social institutions in sub-Saharan Africa. Our current focus is on Nigeria. However, we are clear that this is a technology that can also have a wider impact through licensing and partnerships across other Sub-Saharan countries and in other territories.

**Innovation:** The solar battery hub offers an innovative solution to promote clean energy development in underserved communities. The project will reduce reliance on fossil fuels and increase access to a flexible and reliable energy source. This project will support a move to a sustainable commercial solution by trialling the technology in a peri-urban environment, developing a new robust battery for the battery-swapping market, and developing software to make them accessible and affordable.

**Benefits:** The solar battery hub offers highly flexible access to reliable, affordable clean energy that can be accessed instantly. Compared with fixed, wired microgrids, the SBH offers a range of benefits:

* Rapidly deployable with a small system being deployed within weeks as opposed to years for a connected system.
* Avoids the cost of cabling and complex system integration.
* Can be an interim measure used ahead of grid or larger-scale microgrid developments.
* Scalable, de-risking large-scale investments.
* Semi-mobile so can be redeployed if it becomes obsolete.
* Flexible commercial options for both operators and customers.